Fast-tracking Low-Energy Use via Retrofit (FLEUR)

Almost a third of the total energy use in the UK is attributed to the energy used in homes. The materials, products and technologies necessary to retrofit a dwelling and achieve a substantial reduction in energy use are readily available on the market. The reduction in energy use in dwellings and the associated reduction in carbon emissions can help to stabilise the concentration of carbon in the atmosphere, reduce its influence on climate change, and mitigate potentially disastrous and irreversible changes in the environment. Retrofit aimed to reduce energy use in homes can also bring numerous benefits to the occupants, ranging from energy savings to the improved thermal comfort and indoor air quality. Despite these obvious benefits of low-energy retrofit, as well as various governmental policies and incentives aimed to encourage it, the rate of such retrofit remains persistently low, even when it concerns cost-beneficial measures.

During my PhD I investigated how UK homeowners can be encouraged to carry out low-energy retrofit. The analysis yielded a set of interesting results: (i) Governmental building policy primarily focuses on the techno-economic aspects of achieving energy savings, and ignores the complex emotional, personal and socially-bound context of one's home, where retrofit decisions are made. (ii) Building research and policy tend to portray retrofit decisions as taking place at a given point in time, when homeowners weigh the benefits and costs of different options. In reality, such decisions take time to develop and mature, and there might be several points in time when such decision processes can be influenced.

The insights from my PhD move towards addressing these fundamental challenges. The work to convert the PhD research insights into policy suggestions has started, but there is the potential to further engage with representatives from governmental and non-governmental organisations to ground the work in the political and practical context of the UK. I plan to collaborate and engage in knowledge exchange with a number of relevant experts from a variety of organisations. These range from governmental organisations to construction supply chain businesses and various intermediary organisations operating to advance change towards sustainability. The collaboration will allow the research to benefit from the practical and on-the-ground knowledge of relevant experts and, thus, make it relevant and useful in the real world. The outputs and insights from the research and collaborative activities, if well received, will be of use to relevant organisations, have a higher chance to be adopted in relevant activities of these organisations and, consequently, have an effect on what people are doing with their homes when they retrofit them.

The project anticipates the following outcome: useful and well-formulated policies to encourage adoption of low-energy home retrofit among UK homeowners, grounded in sound qualitative analysis and shaped by the expert feedback from governmental and non-governmental actors. Results will be visualised and presented in a way that is relevant and accessible to a number of different audiences: (i) academic researchers; (ii) policy actors such as the Department for Business, Energy & Industrial Strategy (BEIS); and (iii) non-governmental actors who operate to advance change towards sustainability in the housing sector, such as National Energy Foundation (NEF) or Energy Saving Trust (EST).